The Q-Drive - A Smart City Product - An AI controlled vehicle augmentation platform enabling significant reduction of diesel particulates and carbon emissions emitted by all diesel engine vehicles.

**AI Solving Dirty Vehicle Emissions**

Smart-H, an Exeter based Artificial-Intelligence Company, is leading the way to reduce Emissions on all vehicles, by using AI to continuously and adaptively tune the engine to a near perfect state.

**Protecting Life Itself**

The development of our new Quantum Drive (Q-Drive) technology will enable perfect engine settings to be achieved at least 5 minutes in advance of any designated 'Safe-Area', for example near a University campus, a school playground, a residential care-home or an area containing protected flora, fauna and woodlands. The innovation includes engine and exhaust strategies for a multitude of modes of operation, for instance the 'Inner City Mode', where the carbon emissions are lowered to almost zero, whilst still maintaining sufficient power levels.

**A Global Necessity**

Carbon emissions in highly populated areas are a major cause of respiratory illnesses. Asthma for example has been proven to dominate in areas where traffic emissions are very high, making the Smart-H AI solution a global must!

**Predictable Models**

One of the biggest problems with big vehicle data is that worthless models are often created in an environment where almost nothing is predictable or measurable, for instance taxis would be almost impossible to optimise as the routes they drive are often unknown, solely dependent on random customer-bookings.

As a result, our initial technical and business plan is to engage with bus companies, and refuse collection truck operators here in Exeter, where the vehicle routes, topography and drivers are all known quantities, and therefore with enough data the emission reduction model can be created as near perfect as possible providing an immediate impact on air-quality. Once those predictable models are achieved, Smart-H will move onto the more unpredictable.

**Accurate Data**

One of the key difficulties facing Smart-H was finding a bus company willing to test the Q-Drive; First Group, one of the largest bus operators in the UK came to the rescue and have agreed to work with Smart-H to perfect the Q-Drive AI system using buses on busy inner-city routes. Their involvement will provide actuals that could not be achieved by engine simulations in the laboratory and help to make the project a resounding success.

**A joint Initiative**

With the full support of Exeter City Council, the University of Exeter and our own AI specialists, Smart-H will endeavour to turn Devon's Jewel-in-the-crown, Exeter, into a Smart, Safe and Carbon-Free City by the end of 2023\.